Infrared emission from the quenching of electronically excited states

When a molecule absorbs light to form an excited state, its total energy increases, it is no longer in equilibrium with its surroundings, and processes will naturally occur to counteract this and thereby restore equilibrium. For an electronically excited bound state (where the absorption is in the visible or ultraviolet region of the spectrum), the process of energy loss can take place through emission of light (fluorescence) or by collisional processes (quenching). Fluorescence is well understood, as are the rates of quenching, but what is far less understood are the specific fates of the quenched species - where does the (considerable) energy contained in the excited state go - does it appear in kinetic or internal energy of the ground state product and if chemical reaction is possible, what are the products and are they formed with internal energy?

The purpose of this study is to investigate the products of the quenching of two important gas phase free radical species, OH and NO. They will be formed in their electronically excited states by absorption of ultraviolet photons (at 308 nm and 226 nm respectively), and the products observed by the technique of Time Resolved Fourier Transform InfraRed Emission (TRFTIRE) using an apparatus unique to the UK. The first system to be studied will be the quenching of the OH(A) state in collisions with molecular hydrogen. Here the main result of quenching is the formation of water, and preliminary results have shown that the water is hot, with a great deal of the available energy appearing as vibration, and resulting in emission in the mid-infrared region of the spectrum. The emission spectrum of H2O will be compared with the complementary results already obtained for this reaction by Lester's group on the H atom cofragment kinetic energy distribution, and the internal energy distribution in the OH ground state product of inelastic quenching. State of the art calculations of the quenching processes will be carried out by our theoretical partners.

Other systems to be studied include the quenching of OH(A) by O2, CO and CO2, where atomic reaction products have been observed - our studies will complete the picture by looking for the first time at the molecular reaction products. Similar studies on the NO(A) state will also be carried out. The results are of importance in interpreting the laser induced fluorescence measurements in combustion systems, where quenching processes can result in a serious overestimation of the radical concentrations.

Potential impact
1. The main industrial beneficiaries will be those in the combustion related industries (power, automotive, energy) where an understanding of the behaviour of important intermediates such as OH and NO in the gas phase requires information upon the fates of electronically excited states of these species when their detection and quantification is carried out by laser induced fluorescence.

2. Part of the pathways to impact mechanisms suggested is to provide technical notes for major laser suppliers indicating how laser measurements need to take the behaviour of these excited states into account.

3. The track record of the applicants in Impact Activities is high: one successful spin out company and several patents have emerged from previous EPSRC supported research in fundamental physical chemistry. None of the commercial applications relating to these activities were foreseen at the time of submission of these proposals.